Scaling LANAH to nourish brighter futures

Think Through Nutrition is leading an ambitious project to expand its award-nominated programmes through a digital nutrition platform, LANAH (Learn About Nutrition and Health), into new community settings. LANAH is the first digital platform in the UK designed to improve health and wellbeing through accessible nutrition education for people facing multiple disadvantages, including those in custody, on probation, or experiencing poor mental health, housing insecurity, or food poverty.

Supported by Innovate UK, this project will scale LANAH beyond its current deployment in four UK prisons. It will adapt and test the platform with four new user groups across community settings, including probation services, young women at risk, individuals with mental health conditions, and people in supported accommodation.

LANAH is built to meet people where they are. It uses plain English, inclusive visuals, dynamic videos, and gamified, interactive tools that help users understand and track how food affects their brain and body. By focusing on real-world food choices, motivation, and goal setting, LANAH helps users make small, sustainable changes that support their health and wellbeing.

This next phase of development will tailor the platform for different community contexts, enhance accessibility, and strengthen the underlying infrastructure so LANAH can be commissioned more widely across the public and third sectors. It will also support the development of evaluation tools and commercial models to enable sustainable scaling.

By the end of the project, Think Through Nutrition will have created a commercially-ready, user-tested version of LANAH that improves access to evidence-based nutrition support for thousands of people across the UK.

The project is grounded in collaboration with public health experts, lived experience panels, and partners across justice, health, and social care. It reflects our mission to tackle health inequalities through digital innovation -- and to make good food knowledge a public right, not a privilege.